Learning to recognize landslides and catastrophic landscape change with deep neural networks

This PhD seeks to determine under what circumstances and how well
machine learning can be used to detect widespread landscape change, focussing on landslides.